TruLarv – novel drug re-purposing platform

"BioSystems Technology (BST) is at the forefront of development of alternative research models and is a world leader in the production of standardised insect larvae (""TruLarv"") for research.

TruLarv are a non-mammalian technology that can be used to generate pre-clinical efficacy and toxicity data for chemicals, compounds and drugs prior to human trials. They are also used more broadly for microbiological research into fungal and bacterial pathogens.

In the proposed project, BST is seeking to consolidate its market leading position by evaluating the development of a new portfolio of supporting tools and services, particularly to support the discovery and development of new medicines."